Embodied Learning from Language and Interaction

While Large Language Models (LLMs) can solve many NLP tasks in zero-shot or few-shot settings, they remain problematic when applied to embodied contexts. Whilst current works that combine LLMs with other external resources show promising results in building general executable agents in embodied environments, they still require many expensive calls to the LLMs, are limited by the LLM's context window, and do not guarantee optimal plans.
On the other hand, traditional symbolic planners find optimal solutions quickly and efficiently. However, planners require a problem and domain descriptions up-front that fully describes the world and the preconditions and effects of all possible actions, severely limiting their usage in real partially-observable environments. Our work presents a neuro-symbolic framework where an LLM works hand-in-hand with a traditional planner to solve embodied tasks. We aim to explore the intersection between Large Language Models (LLMs) and more traditional planning in embodied environments, including Alfworld (where the environment is observable and symbolic), Alfred (where the environment consists of visual sensing, making a symbolic representation latent), and ultimately we want to use dialogue interaction to guide learning new concepts, interactions, and actions, working towards the ultimate goal of general embodied agents.